Visual Justifications for Ontologies

Ontologies are a way of reasoning about data in an efficient manner. Ontologies are increasingly prevalent in a range of applications, including the Semantic Web, medicine and law. The development and maintenance of ontologies are skilled tasks requiring knowledge of logical reasoning and symbolic notations. However, the wide variety of stakeholders for each ontology may not have the necessary skill set to perform ontology engineering effectively. Given the critical systems in which ontologies are used, it is of paramount importance that the ontologies encode exactly the information intended.

Ontologies containing errors, called incoherent ontologies, undergo debugging or repair by an ontology engineer. Extant ontology reasoners provide a justification for the incoherence. However, interpreting the justification is a non-trivial and difficult task. Even if the engineer understands the domain of the ontology, for example medicine, and the symbolic notation in which the justification is represented, they could still struggle to debug the ontology. It is especially difficult to debug the ontology without unintentionally removing intended behaviour.

This project will use concept diagrams to visualise justifications to reduce the burden on the ontology engineer. Using concept diagrams will help both the understanding of the problem and suggest appropriate repairs to the ontology. The project will provide a number of different visualisations of common bugs in ontologies and empirically test the effectiveness of each. Through this process, the project team will be able to develop effective visual justifications. Using real-world examples of ontologies for data privacy supplied by the project partner HERE (a Nokia company) the visual justifications will then be tested against equivalent symbolic and natural language justifications.

Potential impact
The beneficiaries of this work are primarily ontology engineers. The ability to debug incoherent ontologies using visual justifications will alleviate some of the burden of the difficult task of ontology repair. By making the process of ontology design and maintenance more accessible and precise, engineers can have more confidence in their ontologies and thus all stakeholders will benefit. The main impacts will therefore be in industrial applications including, but not limited to, our project partner HERE. Avoiding the misuse of data is a legal requirement for HERE and they use ontologies to ensure data is managed properly. Guaranteeing the consistency and correctness of the ontology, with respect to the situation modelled, is thus very important for HERE. Other companies with similar requirements can benefit from the visual justifications, enabling more confidence in ontologies throughout industry.

Visualisation helps the various stakeholders using an ontology communicate more effectively. Since reasoning using symbolic notations requires significant mathematical training, non-mathematically trained, but domain expert, stakeholders such as lawyers may struggle to communicate precisely with ontology engineers who may not be domain experts. By presenting information in a visual, yet precise and unambiguous manner, non-mathematical stakeholders can adequately convey the requirements and subtleties of the domain. Within the context of justifications, where more than one repair is possible, visualisation will enable the domain expert to suggest which repairs will be preferable. For example, some repairs may remove desirable behaviour from an ontology.